The University of Surrey and Micromass UK Limited KTP 22_23 R2

To apply and validate a new imaging technology in a clinical setting, to improve the understanding of disease processes such as prostate cancer. The new technology will improve disease diagnosis and patient treatments and will be accessible to scientists and clinicians.